Abertay University and Colbeggie Fruits Limited

To improve productivity by recovering bioactive compounds with chemoprotective properties from out-grade fruits for use in a ‘stand-alone’ nutraceutical supplement and as a value adding ingredient in a number of food industries such as dairy & baking.